What does it mean to be Human? Exploring the lived experiences of Arab women in a refugee camp, Lesbos island

What does it mean to be Human? Exploring the lived experiences of Arab women in a refugee camp, Lesbos island